Manchester Metropolitan University And Wulvern Housing Limited

To design, develop and implement innovative energy use and behaviour changes for tenants that combat fuel poverty, reduce abandoned properties and optimise stakeholders' income.